The role of the built environment and uses preferred in planning for electric charging infrastructure

The development of EV technology is moving fast and to meet the ambitious climate change targets there is a significant challenge in terms of roll out of public EV charging infrastructure, retrofit of existing homes, energy supply, and data management to provide public confidence